Alcohol misuse in the military:Should veterans' healthcare services focus on the longer-term physical, rather than mental, consequences of deployment?

There are a number of factors about the UK military which could put them at a greater risk of physical health problems and mortality than the general population. There are very high levels of alcohol use and drinking is an accepted part of military culture. In addition, military personnel are more likely to experience stressful events than the general population, particularly during deployment. Many of these stressful events have previously been found to be associated with mental health problems. The King's Centre for Military Health Research (KCMHR) cohort study was set up to look at a representative sample of UK military personnel, and collected data on mental health, alcohol use and deployment experiences. The study found that 13% of the military are abusing alcohol at a level which is hazardous to their health and overall, levels of alcohol use are much higher than the general population at all ages. Research findings from the general population have shown that both alcohol use and mental health problems are associated with poorer physical health outcomes. Therefore, it is predicted that current and future healthcare use for physical conditions will be high in the UK military population.
Identifying the future healthcare needs of military personnel and veterans is a current priority for the UK government. However, the current datasets that are available to look at use of healthcare services (and the reasons why) do not identify whether or not an individual is in the military. The proposed study will be able to identify military personnel in existing NHS datasets for England, Wales and Scotland that include secondary healthcare records, by linking to the KCMHR cohort data. In NHS hospitals, data is recorded each time someone is admitted to hospital as an inpatient, or has an outpatient visit or visits an accident and emergency department. The reason for the hospital visit is coded using an existing international classification of disease and health related problems (ICD-10). This data is collated from all hospitals and is called Hospital Episode Statistics (HES) in England. In this study, English, Scottish and Welsh data will be linked with the KCMHR cohort study, providing information on approximately 10,000 military personnel. This will offer a unique opportunity to study the health of UK military personnel and will provide data on the health problems for which they most commonly seek help. We will be able to identify whether physical health conditions or accidents and injuries are most common. A further aim for the study will be to look at whether we can predict if an individual is likely to be admitted to, or visit hospital, for a physical health condition or an accident or injury, by using the information from the KCMHR cohort about how much alcohol they drink and whether they have a mental health problem. We will also be able to look at the costs to the NHS resulting from high levels of alcohol use and mental health problems within the military.
It is a high social, health and political priority to identify the future health care needs of the UK military (serving and ex serving), so that the NHS commissioning board have the data they need in order to plan specialised commissioning of health care services. It is also very important to find out more information about the links between alcohol use, mental health problems and physical ill-health in military personnel. This is so we can identify which military personnel are most at risk of having poorer physical health in the future and also so that there is evidence that existing policies regarding the use of alcohol within military settings may need to be changed.

Potential impact
INFORMING THE COMMISSIONING OF FUTURE SERVICES: As outlined in the Murrison report "Fighting Fit: a mental health plan for servicemen and veterans", the current and future health care of serving and ex-servicemen and women has become of high social, health and political importance. Commitments on future health care form an important part of the Military Covenant, now written into law. While military healthcare is one of the few areas taken on by the National Commissioning Board, there remains a remarkable dearth of data on need, access, provision and outcome, partly because of difficulties in identifying service personnel and veterans in all the key data sets normally used for such a purpose. The proposed study is an excellent opportunity to utilise KCMHR's experience and knowledge to identify which conditions are most common among service personnel and veterans, providing vital information for NHS Commissioning Board in planning specialised commissioning.
TACKLING ALCOHOL USE WITHIN MILITARY CULTURE: The Government's 2012 Alcohol Strategy highlighted the national issue of binge-drinking, with a focus on approaches to reducing access to alcohol such as setting a minimum unit price in order to decrease the associated harm and costs. The military can be considered as a separate population with different norms regarding the use of alcohol, including higher levels of alcohol misuse. When the Strategy was released, the Secretary of State estimated the annual cost of alcohol-related hospital admissions at £3.5 billion; this cost will likely be greater for military personnel, given evidence of higher consumption levels. The proposed research study can quantify and investigate the links between alcohol use and physical morbidity in military personnel as well as providing economic implications. This evidence will support the MoD in changing policies regarding alcohol use within the military.
IDENTIFYING AT RISK GROUPS WITHIN THE MILITARY: The Military Covenant was developed to readdress disadvantages that military personnel may face compared to other citizens. Whilst this relates to the military as a whole, there may be sub-populations within the military which face greater physical health inequality, such as reservists or personnel of lower ranks. Findings from the current study will inform future health-care commitments in the Covenant by identifying those at greatest need of services.
ADDRESSING THE RISKS OF COMORBID MENTAL HEALTH PROBLEMS AND ALCOHOL MISUSE: One of the questions that this study aims to answer is whether the association between alcohol misuse and later physical morbidity is greater in individuals with a mental health problem. The findings will inform future NICE guidelines, direct clinicians at the newly developing Community Veterans' Mental Health Services in treating co-morbid alcohol misuse in individuals with mental health problems, and provide invaluable information to Public Health England in developing health campaigns for military personnel and veterans.
INFORMING MILITARY CHARITIES AND THE NATIONAL VETERANS MENTAL HEALTH NETWORK: KCMHR's work is already supported by several veterans' charities, including RBL and Combat Stress and these collaborations will provide a ready opportunity for dissemination within these and other charities. RBL and Combat Stress have recently partnered for a three-year programme focussing on the mental health needs of service personnel and veterans, and regularly lobby the MoD and DH. The new National Veterans' Mental Health Network has been set up by DH to develop the provision of future services, drawing on the combined expertise of clinicians, academics, and military charities; also looking to KCMHR to provide the evidence base for the development of services. This study would therefore be conducted at a time when there is optimal opportunity to shape services and when strong scientific evidence can most easily be translated into clinical practice and policy.